The patterns of sex: Understanding behavioural changes in East Africa with high-resolution non-parametric Bayesian modelling

This project falls within the EPSRC mathematical sciences research area.

Infectious diseases, such as HIV, are transmitted through close human sexual contacts. To understand the disease spread and characterise dynamic human sexual behaviours within a closed population, statistical models are essential to infer contact patterns at high resolution (1-year age bands by gender). The contact patterns, encoded in contact matrices, quantify the number of sexual partners in a year with a specific age-gender population by one person in a target age-gender group. In the context of HIV, the contact patterns are inferred based on unprecedented sexual contact data from the longitudinal open Rakai Community Cohort Study (RCCS) in Uganda, East Africa, where the reporting bias and survey limitations exist. Existing literature shows evidence of the under-reporting issue of women, which introduces the reporting bias by gender. However, the potential factors that would cause the under-reporting issue are still unclear. We leverage the symmetric property of contacts and rely on the male-reported contact data to capture the under-reported contacts of women. Another issue of the survey is that participants reported without much detail on the partner involved, which introduced uninformative contacts. To this end, collaborating with the Rakai Health Sciences Program, we develop a non-parametric Bayesian model which estimates high-resolution contact patterns that adjusts for the potential effects of under-reporting contacts and uninformative contacts in a unified framework, not only within the community but also outside the community of residence . In the framework, contact patterns are described through random functions, and computationally efficiently approximated with Hilbert Space Gaussian processes priors.

We focus on 39 surveyed communities in inland and fishing areas around Lake Victoria from June 2018 to November 2020. We uncover substantial under-reporting of sexual contacts by women in the high-HIV-prevalence fishing communities, and less so in the lower-prevalence inland communities. The under-reporting adjusted sexual contact intensities in fishing communities are nearly two-fold higher than in inland communities, and their age structure differs considerably.

In applying our model to the RCCS contact survey, we provide a detailed picture of the sexual contact patterns by gender. This work promises to aid the understanding of sexual contact behaviour in East Africa, more realistic parameterisations of infectious disease models, and a deeper understanding of how HIV-related diseases are propagated through populations.

Potential impact
The primary CDT impact will be training 75 PhD graduates as the next generation of leaders in statistics and statistical machine learning. These graduates will lead in industry, government, health care, and academic research. They will bridge the gap between academia and industry, resulting in significant knowledge transfer to both established and start-up companies. Because this cohort will also learn to mentor other researchers, the CDT will ultimately address a UK-wide skills gap. The students will also be crucial in keeping the UK at the forefront of methodological research in statistics and machine learning.
After graduating, students will act as multipliers, educating others in advanced methodology throughout their career. There are a range of further impacts:
- The CDT has a large number of high calibre external partners in government, health care, industry and science. These partnerships will catalyse immediate knowledge transfer, bringing cutting edge methodology to a large number of areas. Knowledge transfer will also be achieved through internships/placements of our students with users of statistics and machine learning.
- Our Women in Mathematics and Statistics summer programme is aimed at students who could go on to apply for a PhD. This programme will inspire the next generation of statisticians and also provide excellent leadership training for the CDT students.
- The students will develop new methodology and theory in the domains of statistics and statistical machine learning. It will be relevant research, addressing the key questions behind real world problems. The research will be published in the best possible statistics journals and machine learning conferences and will be made available online. To maximize reproducibility and replicability, source code and replication files will be made available as open source software or, when relevant to an industrial collaboration, held as a patent or software copyright.